The University of Huddersfield and Arcadis Consulting (UK) Limited

To integrate Lean and Digital Management in the Civil Engineering sector to deliver productivity improvements and enhance company and stakeholder performance.